IWL Water Sensor

This proposal will look to an investigation into the manufacture and performance of our patented chlorine sensor process to learn more about failures, construction and yield parameters to assist in implementing improvements for a robust and reliable sensor.